Cardiff University and EMSc (UK) Limited KTP 21_22 R1

To develop a digital twins-based Asset Management System to manage the batteries and power electronics converters in the VIRTUE system to protect system lifetime and increase system reliability.